Healthy Kidz Virtual Buddy

Healthy Kidz is a unique and innovative physical education and data analytics business. Founded in 2018, the company began by providing a four strand physical education programme in Northern Ireland primary schools that sought to get every child active, fit and healthy.

In the wake of COVID-19, lack of routine, structure, motivation and / or nudges to exercise, coupled with increased calorie intakes mean that children in low income households are at significant risk of obesity and associated metabolic diseases.

In response to the public health crisis, Healthy Kidz has already expedited the development of its mobile application and initiated a 'Global Challenge' which has been widely promoted by Healthy Kidz ambassadors (local sporting heroes including Ireland Rugby's Stephen Ferris) [https://healthy-kidz.com/healthy-kidz-global-challenge/][0]. More than 2,000 children have signed up to the Challenge across Ireland, the UK and internationally. However, given the significant risks posed to vulnerable children and their families, Healthy Kidz is now seeking investment to engage expertise in technology integration and machine learning to scale its offer, increase the breadth of metrics it captures, and develop tailored, automated motivation and physical activity advice via virtual reality to vulnerable children at home.

[0]: https://healthy-kidz.com/healthy-kidz-global-challenge/